ISCA Diagnostics: Afu-LFD – a Novel Lateral Flow Device

ISCA Diagnostics, an innovative UK SME, is a leader in its field in developing innovative point-of-care (POC) diagnostic tests for fungal diseases.

The proposed project seeks to develop a novel test for rapid diagnosis of invasive pulmonary aspergillosis (IPA), a life-threatening lung disease of immunocompromised humans which accounts for >300,000 deaths globally each year.